Development of Therapy Link System

Covid-19 has arrived, and suddenly you can no longer access your physio, your OT, your speech therapist. You have a vague recollection of what they did with you in their last session, which was maybe a few weeks ago, maybe even six months ago. Perhaps you have a few handouts, photocopies of old books and leaflets that they gave you. But you can no longer remember exactly how you're supposed to do the exercises, or even if they are still appropriate for your current needs. You don't know what you really should be doing every day in order to make progress, because you weren't given a clear plan to keep you on track.

Therapy Link is an app that will allow therapists to connect with a patient to assess need and create in-app therapy programmes, bespoke and tailored to a patient's individual needs, sent from the therapist's desk to the patient's device. It will show the patient not only _what_ they need to do via their plan, it will show them _how_ to do it via videos. The patient will then have a step-by-step, easy-to-follow therapy programme to guide them while they are at home.

My own four-year-old daughter regularly requires therapy from physios, OTs and speech therapists in both the private and public sector. Due to the burgeoning demand on the service, her NHS appointments are sporadic, usually limited to 4-week blocks every six months or so. Most therapists will acknowledge that this is insufficient to make a difference to a child's development. We have never been given a day-to-day programme of therapy by any of her therapists. Instead, we are expected to imitate what we see the therapist perform in-clinic. I have often commented to Trust staff upon the lack of clear direction to care-givers and parents, as well as to patients, on how to perform the therapies at home. Yet, nothing has changed because there is no system in place to change it, to make it more efficient.

From my own experience, I know that Therapy Link would hugely improve the outcomes for children like my daughter, as well as for their families and society at large. The better their development, the better their ability to care for themselves, and the less the health service and wider state generally must provide for them later in life.